University of the West of England, Bristol and Architectural Assocation (Incorporated)

To develop robotic-arm fabrication technologies to become a global leader in timber design, construction, innovation and teaching.